Scaling up Production

"Our CSO, Professor Simon M Cutting has over 20 years experience researching and working with Bacillus. We require assistance in scaling up from a laboratory- based facility to a small scale production facility.
The External Expert would have experience in ; assisting with choosing the location of such a facility, selecting the equipment and processes required, advising on the regulatory environment, designing the facility in line with the long term aim of achieving GLP or GMP Certification."